Fulwood Barracks and the 'Garrison Town' of Preston by examining the interactions of the regiments based at/or connected to Fulwood Barracks

Fulwood Barracks and the 'Garrison Town' of Preston by examining the interactions of the regiments based at/or connected to Fulwood Barracks and the people of Preston